Norm Regression in International Society: How Internalised Norms Are Gradually Abandoned by International Actors

I would like to focus on regional international societies. Regional international societies are here understood as regional groups of states at the sub-global level that share norms and rules, which define their interactions and their approach to states beyond the region (cf. Buzan, 2009). I would like to develop a theory of norm regression, i.e. the process by which a rhetorically and substantially internalised norm is gradually abandoned by members of a regional international society, with a case study of the European regional international society's response to the migrant influx between March 22nd 2015 and 22nd October 2015.